Simulations of Planetary Impacts

Performing high-resolution hydrodynamical simulations of planetary impacts in order to study outstanding issues in the solar system, such as: the origin of Uranus' spin axis, the formation of the Moon, the formation of large basins on Mars and Mercury.